Mobile Micro AD

The project develops a mobile micro anaerobic digester (AD), which demonstrates the waste-to-energy cycle in a secondary school environment. We propose to develop a 200 litre demonstrator AD which can easily be moved around the school grounds to create a physical connection between different school activities such as recycling, design & technology, food growing, and food preparation, thereby actively demonstrating integrated closed-loop thinking. The prototype houses integrated gas storage and cooking facility, allowing the unit to be used for cooking classes and community events. The mobile unit is an important feature in a wider project developing a curriculum-linked educational programme, which directly engages staff and students to help reduce their carbon footprint, understand the benefits of waste to energy solutions and nutrient recovery, and engage with circular economy principles.